History of the development of science

The stethoscope is one of the most recognised symbols of the medical profession. Invented just 200 years ago by Laennec, it cemented the final stages of a centuries-long trend towards the anatomical approach to diagnosing and treating disease. This approach is still predominant in the West today. How and when did this simple yet extraordinary instrument come to Britain? How was it received? What were the circumstances which allowed it to become the dominant symbol of the medical profession? By undertaking this PhD I aim to answer these questions and sketch a picture of those factors which allowed the stethoscope to become the powerful symbol of medicine it is today. In doing so I will also be integrating the history of medicine with the history of technology, which will impact how we understand and react to current and future development of medical equipment.